Energy Control System for Energy Storage and Renewables

This project brings together two feasibility studies funded under the original GCRE Feasibility Study call. EneRail proposed the modelling of the GCRE power requirements to understand the potential of and Energy Management/Control System. OXTO energy proposed a fly-wheel Energy Storage (ES) technology to capture regen-braking energy from vehicles.

The project proposes to combine these two approaches to demonstrate the possibility of a Energy Management/Control system for GCRE that enables the site to balance renewable power sources, regen-braking captured through the fly-wheel ES solution, and a grid connection to provide traction power for vehicles in operation at GCRE.

This proposal plans to deliver a demonstrator, at an appropriate rail relevant scale, for an energy management/control system that brings together renewable sources, ES and grid connection for the first time for traction. The commercial potential of such a solution is significant and has significant benefits for the indutry and wider stakeholder groups.